Smart home EV charger based on Entrust Smart Home Microgrid

This project will develop a smart home EV charger, supplying both AC and DC power for EV owners to charge from home. For those properties with off-street parking and rooftop solar PV installation, the smart home EV charger, will boost the smart home power (microgrid) system performance, reduce the microgrid system cost and maximise user's benefits from both the smart EV charging and smart home microgrid with solar PV power generation.

In addition, the project will develop an EV user's smartphone App and associated cloud-based management system to aggregate and manage users' resources, including electric vehicles, to enable users to participate in the electricity market in a collective manner so as to further enhance user's economic benefits, whist also providing the grid with load balancing services and support for the grid.

The project will have a major impact on the uptake of zero emission vehicles because the innovation will enable EV charging directly from solar PV power at the highest power efficiency, enable EV's in the home to provide grid ancillary services, both balancing the electricity grid and improving the grid operation efficiency.

The project will play a key role in facilitating road transport electrification, domestic home solar PV installation and smart home microgrid implementation. Re-use of after-service or end-of-life EV batteries in the smart home microgrid, and therefore will have very positive environmental impact through carbon emission reduction and air quality improvement.The project will generate and safeguard jobs and benefit the UK economy, have major impact on the electricity grid infrastructure planning and operation, facilitate time-of-use electricity tariff.

The project brings together UK's leading expertise in smart EV charging and smart home energy management from both industry and academic sectors and will generate first-hand education materials, and knowledge transfer for universities/colleges and students to further facilitate the interest in and uptake of both zero emission vehicles and domestic solar PV systems.